Digital Asset Custody

London is the most international financial centre globally; to retain that status it must remain on the cutting edge of financial innovation. Digital assets are one such area that require the attention of innovative financial technology firms based in the UK such as RISE Financial Technologies (RISE). In order for financial services firms in the UK to remain competitive in a post Brexit world they must deploy new servicing capabilities for the fast growing world of digital assets.

Blockchain has demonstrable disruptive power. It has already created a new asset class without conventional issuers or underwriters and inverted all forms of intermediation. Blockchains will become increasingly critical to doing business globally; the digital assets created on blockchains require new innovative servicing capabilities for the investors and holders of those assets.

RISE, with more than 100 years of collective experience in the custody and technology sector, is dedicated to building on this innovative new technology to deliver an equally game-changing series of effects to the servicing of these new financial instruments. These new services will meet the needs of investors and will fully integrate into financial services firms' legacy environments allowing them to offer services for all asset types including digital assets.

In layman's terms, this means which digital assets they can support, how those assets are deposited or withdrawn from accounts, how those assets are serviced and monitored and the rules for risk management, compliance and legal considerations. If you choose to do so, holding digital assets should be as easy as opening an account with your banking partner today and should be compatible with your back office practices as when investing in equity or fixed income instruments.